PET synthesis from multimodal MRI using deep generative models

1) Brief description of the context of the research including potential impact

The emergence of disease-modifying drugs for Alzheimer's disease (AD) offers the potential to transform the lives of people living with the condition by slowing down the disease process. In order to get the greatest benefit from these drugs, early and precise diagnosis of AD is crucial. However, current diagnostic approaches based on magnetic resonance imaging (MRI) and positron emission tomography (PET) face challenges. While MRI can detect structural abnormalities linked to AD, its specificity is limited to macroscopic brain changes, which occur late in the biological course of the disease and do not relate directly to underlying molecular pathology. PET, on the other hand, can specifically detect molecular-level brain changes related to AD, making it highly desirable for specific and early detection. However, PET is expensive, scarce and requires harmful radiation exposure; hence, only MRI is routinely acquired in clinical settings. By solely relying on MRI, specific and timely diagnosis of AD is hindered, which limits treatment access and efficacy.
To address this, recent studies have leveraged the rich information within MRI to predict missing PET data using deep generative models. While existing studies are promising, they largely rely on structural MRI for PET reconstruction. Structural MRI can detect destruction of neuronal tissue due to the large-scale loss of brain cells, but it is less sensitive to earlier neuronal damage and microstructural breakdown. We hypothesise that incorporating other, complementary MRI modalities, which are either routinely acquired or require minimal extra acquisition time, can augment the information in structural MRI and enhance PET synthesis.

To learn the meaningful mapping between MRI and PET, an important challenge is the need to create models that are robust to variations in data sources (e.g., images from different types of scanners). Additionally, the models should accurately capture the heterogeneity in AD pathology across subjects. Model robustness is crucial for the clinical viability and large-scale application of reliable PET-synthesis models.

The successful development of robust PET-synthesis models has the potential to significantly improve AD diagnosis by contributing to more informed healthcare practices. By offering a cost-effective, accessible, and non-invasive alternative to real PET, these models can be integrated into clinical assessments and facilitate access to treatment, enable early detection of AD and improve disease staging.

2) Aims and Objectives

The aim of this project is to synthesise PET data from acquired MRI. More specifically, we aim to combine multiple MRI modalities to develop accurate, robust, and generalisable PET reconstruction models.
To this end, we have identified the following objectives:
- Identify suitable, clinically feasible MRI modalities and design a framework for the integration of multimodal MRI into the PET synthesis process.
- Develop generative models that synthesise PET data from multimodal MRI inputs.
- Fine-tune the PET-synthesis models to overcome challenges associated with the heterogeneity of data sources. Ensure robust and generalisable performance across a variety of clinical scenarios.

3) Novelty of Research Methodology

Previous studies on MRI-to-PET translation largely rely on unimodal MRI. The novelty of our research lies in the development of innovative MRI-to-PET models that are conditioned on multiple MRI modalities.

4) Alignment to EPSRC's strategies and research areas

This project aligns with EPSRC's 'healthcare technologies' theme, contributing to the defined research areas of 'Medical Imaging' and 'Artificial Intelligence Technologies'.

5) Any companies or collaborators involved

AINOSTICS Limited